Bump Mark - Bio-Reactive Food Expiry Label

Bump Mark is an innovative, integrated, bio-reactive food expiry label designed to indicate
the conditions of food inside its packaging in real time. Originating from a student industrial
design project, initially set out to create a product that would enable visually impaired
consumers to gain expiry information about their food, this novel label solution appeals to the
wider mass of sighted end-users.
Bump Mark is applicable to any fresh packaged food or drink product. It reflects the decaying
substance inside the package in a tactile way mimicking the process by changing its own
consistency. No direct chemical or physical connection exists between the jellified materials
inside the smart tag and the packaged product but their protein decaying structures are
‘mapped and matched’ so that the label becomes an accurate tactile reflection of the product
changes inside the package as both are exposed to the same environmental conditions.
With over 15m tonnes of good food thrown away in the UK each year, half of which comes
from households, and while global food shortages are soaring, BM offers a safe, recyclable,
biodegradable, cheap and effective solution to prevent needless food waste.